Western Austronesian voice in three Berawan-Lower Baram languages of northern Borneo: Description, Usage and Formal Syntactic Account.

This research has three key aims. First, I will investigate the voice systems of three Western
Austronesian languages spoken in north Borneo. This will increase our understanding of the
cross-linguistic typology of syntactic voice, and address the controversial areas of grammatical
relations, syntactic alignment and voice choice. Second, I will document the endangered and
previously undescribed Narum language, by recording a range of multipurpose texts to be
archived in an open-access online language repository. Finally, this project will make a
substantial theoretical contribution by developing an analysis of Symmetrical Voice within the
minimalist syntax framework.